HS2 pre-cast trackslabs: Panel Rectification System

HS2 track systems will utilize pre-cast panels to optimize the construction process. The solutions for placing and positioning the panels are different to those for more traditional, less optimized methods of slab track construction. The key aspect with the proposed "Panel Rectification System" (PRS) is to have the highest possible measurement accuracy and fullest representation of the panel position in real-time. This will enable the most efficient adjustments ("rectifications") to the panel with least iteration to achieve alignment and rate of change tolerances commensurate with high speed track before pouring of the bonding layer.

Slab track brings significant benefits to the operations and maintenance phase of a railway such as HS2\. However during construction the requirement is mandatory for right first-time, every time positioning with easy to follow checks, balances and reporting that clearly confirm that exacting tolerances have been satisfied. Without a complete solution utilizing best-in-class sensor technology the risks to on time delivery on a linear project with few degrees of freedom are too great. PRS is the culmination of over thirty years of experience on world class railway projects and provides an easy to learn, easy to use solution suited for use by technicians with relatively little experience.